An innovative SaaS application that uses NLP to automate investment management guidelines, replacing paper contracts and saving time and cost

Imperium Compliance Limited (IC) is a UK FinTech SME with a core project team of Spencer Landau (Project Lead), Shaurya Puri (Technical Lead) and Gary Bailey (Advisor). IC is solving a significant unmet need by eliminating the need to manually process investment guidelines. The SaaS application will employ DLT to replace paper contracts with smart ones. The NLP engine will be trained to identify legal/financial terms. IC estimates that it can reduce the cost of managing investment guidelines by 75% and reduce the time taken to process a single document from days/weeks to just a few hours.